Laser-enginnered Silicon Photonic Devices

Silicon is an excellent material for electronics, and its microprocessors are prevalent in the gadgets we use every day (phones, tablets, televisions etc.). More recently, it has also shown great promise for photonics technologies, opening up the possibility for electronic-photonic integration. However, there is a challenge: silicon photonic devices are typically fabricated via complex processing of expensive single crystal wafers, which renders multi-device integration difficult. This project seeks to develop a simple, low cost laser materials processing procedure to fabricate high quality polysilicon photonic platforms that will ease issues associated with optoelectronic integration.